Early Design

The product under development is a very small camera to work in conjunction with a smart phone. The combination allows the camera to be very small as the display and control will be in the phone, and the use of the technology already in the phone reduces the cost of the camera.